Lincolnshire Folk Tales: Origins, Legacies, Connections, Futures

Lincolnshire is peripheral and big, with a largely rural countenance, increasingly provincial in comparison to its immediate neighbours north and west, and with differing patterns of primarily agricultural immigration. John Betjeman once remarked on the county's liminality, declaring it 'is like a separate country'. Its literary culture includes poets such as Tennyson, Jean Ingelow and John Adams, all of whom wrote poems in Lincolnshire dialect and/or engaged pointedly with the county's folk traditions. Indeed, Lincolnshire has a rich heritage of folk tales, some with variants elsewhere, but many wholly centred on specific concerns relating to the history and heritage of the county. Regarding the few tales in Legends of the Carrs collected in 1891 by Balfour, for instance, Maureen James (2013) notes 'an apparent lack of similar stories from other flatland areas' beyond Lincolnshire. There has been no major study on LFTs, nor significant attempts to identify and rejuvenate them through modern reiteration. As such, Lincolnshire merits study in its own right.

The project is at the intersection of contemporary literary studies, recovery research, creative writing, performance, and regional, national and international literary history. The project's major critical output, a monograph, will consider LFTs in the context of their origins, derivations, changes over time and location, national and international intertexts, and legacies in contemporary retellings, often drawing on wider literary intertexts and analogues. It will bring these tales into dialogue with other literary works and the historical legacies, events and customs that engendered them. The project will create its own legacy of LFTs by commissioning an anthology of contemporary retellings. Folk tales - often simple in their inalterable constituent parts - inherently transmute through popular retelling or rewriting, embracing the contexts of the times in which they are retold, and the individual talents of their (re)creators. The anthology will foster that process with retellings of 15 LFTs by established authors and poets, all with connections to Lincolnshire, writing or responding to local folk tales with new, contemporary-world visions and versions. This will include several writers from minoritized backgrounds established in the county (e.g. South Asian, Romani, Polish, etc), and the cultural inflections that might result. Scores of LFTs are recorded, and the focus of selection will be on geographical and societal coverage.

A key objective is to add to the repertoire of local storytellers, and the continuation of the LFT legacy among the wider public. As such, I will work with storytellers on performances of several Lincolnshire folk tales, in agreed collaboration with heritage organisations Adverse Camber and Heritage Lincolnshire, and will organise events in rural and urban settings to engage the wider public. Moreover, as folk tales are inherently rooted in popular tradition, direct engagement with folk tales and storytelling through a series of creative writing workshops in public settings and schools will encourage participants to create their own versions of LFTs.

The project will be underpinned by an interactive, moderated website, showcasing public-submitted written/video/audio versions of Lincolnshire-related FTs, in addition to project information, an interactive map of LFTs, a blog and a discussion forum.

Through these carefully interwoven strands of recovery research, creative writing and engagement, new life can be breathed into a neglected heritage. By reigniting public enthusiasm for shared roots, we can collectively better appreciate the many and varied cultural traditions gained through long-held patterns of migration into and out of the county, of both tales and those who tell/told them, whilst providing a valuable resource for future scholars of regional literature and cultural history through the monograph and anthology.